The Secret Life of a Weather Datum

The Secret Life of a Weather Datum project aims to pilot a new approach for better understanding and communicating how socio-cultural values and practices are articulated in the transformation of weather data on its journey from production through to various contexts of 'big data' collation, distribution and re-use; and, how these socio-cultural values and practices themselves transform as they interact with the data at various moments over the course of its journey.

Through focusing on the small in 'big' weather data by tracing the (metaphorical) journey of a single weather datum from its production and collation into a 'big' dataset, to its distribution and re-use in three different socio-cultural contexts - climate science, financial markets and citizen science projects - the project aims to develop an innovative conceptualisation of 'big data' production and use that encourages engagement with the complex socio-cultural processes shaping contemporary data-driven developments.

The project asks the following questions:

- What is the 'journey' that weather data produced by the UK's Met Office takes from its production through to its collation and re-use as 'big' weather data in different contexts?
- What socio-cultural values and practices are articulated in the transformation of this data on its journey from production through to various contexts of collation, distribution and re-use, and how do these socio-cultural values and practices themselves transform as they interact with the data over the course of its journey?
- What institutional policies and practices, and government policies and legislation, shape the distribution and licensing of weather data for re-use in different contexts?
- How can the complexity of the socio-cultural dynamics shaping the production, collation, distribution and re-use of 'big' weather data be communicated to a wider audience?

To answer these research questions, the project develops four distinct, but interconnected case studies, which enable exploration of socio-cultural values and practices shaping weather data production, collation, distribution and re-use across institutions of the state and market, and in the collective actions of citizen groups. The case studies focus on: the production of the weather datum by the UK's Met Office; the public and institutional policy context shaping its distribution; the re-use of the weather datum within key centres of UK Climate Science including the Met Office Hadley Centre, the weather risk and derivatives markets in the UK's financial sector, and citizen science projects including the Old Weather Project.

The project will produce a working paper for each case study, and three academic journal articles. The tangible asset to come out of this project will be an interactive website with integrated research data archive aimed at public engagement with the topic of 'big' weather data production and re-use. This asset will be developed further in the future, and will be Creative Commons licensed to encourage re-use of the case materials by others. The project will host an online launch of this website, and an innovative end of project event aimed at dissemination and impact within and beyond academia.

Potential impact
A wide range of beneficiaries are envisaged for the project including:
-Policy and broader public sector officials, including public representatives, engaged in the fields of weather data management and re-use policy including the Met Office, DEFRA, and the National Archives as regulators of the re-use of public sector information;
-Data Science curriculum designers including those at the University of Sheffield and their contacts in other universities, and through the international Information School network;
-Data policy activists campaigning for 'open' weather data and data 'wranglers' already actively re-using public data, including those engaged in Open Data Manchester, Open Data Sheffield, Open Knowledge Foundation, Open Rights Group, Open Data Research;
-Media professionals including The Guardian's Datablog, BBC Learning and BBC R&D based in MediaCityUK and London.
-The general public.
A key project outcome will be an interactive website and archive that presents the research findings and data in an engaging way and allows online commenting. A key objective is therefore to address the issue of communicating the complex socio-cultural dynamics shaping the production, collation, distribution and re-use of weather data uncovered by the research process to a non-academic audience. Such understanding of the socio-cultural dynamics shaping 'big data' is vital for quality decision making by:
-Policy makers and political representatives working in this dynamic environment;
-Data science curriculum developers creating new educational opportunities for the new data scientist profession (those who translate (big) data "into policy and commercial-ready insights and effectively communicate them to a range of stakeholders" (Deloitte, 2013));
-Data 'wranglers' and data scientists who are already using and re-using (big) data to explore, visualise and research a wide range of topics;
-Data policy activists who are campaigning to shape the legislative environment around the re-use of public sector data;
-Media professionals who are communicating developments in this field to the general public.
As a pilot project aimed at developing an innovative approach for conceptualisaing and understanding the socio-cultural values and practices shaping 'big data', a further project outcome will be to provide a grounding for future developments in this research area between academic and non-academic collaborators. Efforts to leverage this future development are built into the project design. The end of project workshop will explore new ideas for future research directions that can further develop the approach and scope of the study, and end with a networking session with the aim of providing participants time to build contacts for future development of some of the ideas explored during the day. The workshop will also explore new opportunities for public engagement with the topic of 'big data' production and re-use beyond the interactive website, for example, other forms of media production such as documentaries.
By utilising a modular based approach to the research design and construction of the interactive website and archive (GPL Licensed), and licensing case study content, including selected research data, under a CC-BY-NC license, similar case based modules could be produced as part of future research on other aspects of the weather datum's journey or exploring other types of data e.g. geo-data, which could be integrated with the online cases produced as part of this project. It is envisaged that the workshop combined with the Creative Commons/GPL licensing of the interactive website and research data will contribute to the long term sustainability of the research developed in this project.
Deloitte (2013), Market Assessment of Public Sector Information, https://www.gov.uk/government/uploads/system/uploads/attachment_data/file/198905/bis-13-743-market-assessment-of-public-sector-information